Swansea University And SPP Process Technology Systems Limited

To develop Atomic Layer Deposition and nano structure growth process capability on a plasma enhanced deposition system utilising Liquid Delivery system.